Amplitudes in strongly curved backgrounds

Exploring the interface of gauge theory and gravity in the presence of strong gauge and gravitational fields. Using scattering amplitudes to understand non-perturbative aspects of QFT and gravity. An initial project will focus on analogue horizons in gauge theory and their double copy.